AI-driven drug discovery for diseases of unmet need with high-throughput phonemics data

Drug discovery is an extremely expensive process. Most candidate compounds fail at various stages of clinical trials. Phenotypic drug discovery (PDD) methods allow researchers to bypass the time consuming process of finding molecular targets associated with disease. This is especially relevant in complex diseases which are often neglected due to their incorporation of a large number of cellular mechanisms.
Machine Learning (ML) has emerged as a promising tool within PDD to accelerate the search for new active drug compounds. ML methods are able to process large amounts of data at various stages of the drug discovery pipeline.
In this project, our aim is to build a two-stage ML pipeline to identify candidate compounds which are active upon specific disease endotypes. In the first stage, phenotypic changes in patient derived cell-lines are measured using high-throughput image-based phenotypic screening (cell painting data) and are fed into unsupervised ML algorithms. The outputs of these algorithms are learned representations which inform clustering of compounds based on their resulting phenotypic changes. The assigned labels are then fed into the second stage of the pipeline, a supervised learning method used to the predict the phenotypic effects of over 10,000 novel compounds on disease-relevant cell-lines. This pipeline acts as a primary screen for novel candidate compounds predicted to effect beneficial phenotypic changes in disease cell-lines.
These candidate compounds serve as chemical starting points to support downstream experimental validation and chemical optimization, jump-starting the drug discovery process.